'Business Process Analysis (BPA) for the Masses'

The aim of the ‘Business Process Analysis (BPA) for the Masses’ Project (EBPA) is to enable
a wider range of users to benefit from Business Process Modelling (BPM). Traditional BPM
tools are complex to use and require significant expertise. Also, many insights into the actual
operational characteristics are lost in the models because the experts do not understand the
system accurately. The EBPA project will remove the need for such expertise. It will enable
users to provide insight into process improvements through the use of social media-savvy
BPM tools and to provide accurate, process-compliant, instruction sheets through a new
authoring tool integrated to the BPM tool.
The innovation focus of the project is on the:
a) First integration of a number of new technologies to provide support to a first wave of
EBPA tools. The technology wave includes the use of unstructured databases, social
networking and mobile device targeted HTML5;
b) Authoring tool, a combination of a classical BPM tool and a digital content authoring tool.
This will enable managers to create suitable instruction sheets for their workforce that reflect
the process to be followed for that activity.
The benefits that will accrue from this new approach are:
a) A new class of managers will find it possible to use BPM because the use of the toolset will
have been sufficiently de-skilled and so there will be a clear and immediate ROI for small-tolarge
scale user communities;
b) The anywhere, anytime availability of intelligent instruction sheets will mean that field
service engineers, etc. will be able to deliver a better quality of service through clear guidance
on how they undertake the servicing of any product/device they may encounter;
c) Organisations and managers will be able to continually improve processes and procedures
through the use of the social network mediated collaborative enhancement of the instructions
sheets and the source processes.